SPoT (simple postional tours)

Stickyworld Ltd proposes to develop a novel approach to increasing the value of site inspections, with a mixed mode VR/AR app using a novel positioning system for mapping any environment in a rapid self-authored fully interactive 360 virtual tour. This can subsequently be leveraged for project stakeholder discussions, both offsite and onsite and creating time limited reports on progress, changes, tasks and completed actions. By leveraging the 360s inspections with offsite commentary, the SPoT system offers a significant productivity benefit in crowdsourcing more expert insights and opinions, and reducing the need for all the expert to visit site to inspect. It also increases the reusability of low skill content authoring that can be established in record time and democratising this otherwise specialist media format. This has significant benefits for all kinds of applications from construction inspection to health and safety regimes in any environments. The use of low cost bluetooth 4.0 Beacons enables sufficiently accurate internal positioning and an Augmented Reality mode for discovery in large complex spaces.The mixed mode centering around a autogenerated interactive 360 tour for locating tasks has not be tried before, and, coupled with our existing communications system and API offers an alternative, more flexible and relatively low cost approach to enhancing communications in complex changing environments and providing the value, enabling Stickyworld to increase its use case,customer segments and scalability across a range of industries.